FreightUp

The UK road haulage industry is crucial economically (£41.2bn) and environmentally, 22% road surface emissions are from HGVs.Yet 29% of HGVs travel empty. Freight exchanges are web sites where users advertise available loads to a network of carriers to help fill them on return & other legs. But the takeup is than 10%. Exchanges and other platforms are not suited to most users (small operators):-they aren’t on-demand, trusted, cost-effective. FreightUP develops & tests the feasibility of a national 'uber-style' web-based software platform, allowing load owners to request on-demand transport from A to B and carriers to immediately contract to provide the service. Carriers can link multiple legs according to where their route takes them in real-time, utilising their vehicles up to 100%. For the first time in this industry it applies state-of-the-art shared-economy technology & business models to this problem. It disrupts by allowing the vast majority to eliminate empty loads. It aims to improve network capacity, efficiency & reduce operational cost & logistics problems. It helps UK competitiveness and could save up to 6Mt/yr Greenhouse Gas (1.2% of UK GHG).